Aston University and Qualitetch Components Limited

To develop novel membrane filtration technologies for corrosive etching solutions used for precision component manufacture to improve productivity, product quality, process consistency and reduce environmental impact.